Computational Antibody Design with Machine Learning

"Due to their high specificity and low toxicity, antibodies are attractive candidates for improved, more efficient, easier to deliver, and safer therapeutics. In 2016, 5/10 best-selling drugs worldwide were antibodies, including the record-breaking Humira which took £12bn in sales, the highest ever for any pharmaceutical. The global antibody therapeutics market is expected to continue to grow at a remarkable pace, reaching £88bn by 2020, driven by the high incidence of chronic diseases which urgently require more effective treatments. High R&D costs and strict regulatory measures may however remain the longstanding challenges for pharmaceutical companies, hampering market growth.

Antibody discovery is the process of discovering an antibody to bind to a particular antigen. Existing methods are through immunisation of animals (rabbits, mice), or by screening a large antibody library. While these physical platforms are usually able to discover binding antibodies, they require targets that are well-formed and available purified in sufficient quantities. Even then, the process is time consuming and expensive, and existing techniques suffer from throughput, scalability, repeatability and quality issues.

Antiverse is building a world-first computational antibody discovery platform combining state-of-the-art machine learning techniques to predict antibodies that bind to a given antigen target with high affinity. The company has a vision to overturn the £3.5bn antibody drug discovery market, replacing existing antibody discovery techniques with a novel solution to design antibody drugs _in silico_, whilst massively reducing the cost (up to £300K/candidate) and time to discover new candidates, from 3 to 18 months down to just one day.

Antiverse is well placed to exploit this opportunity, having already established a basic model with an initial dataset containing public data to prove technical feasibility. The company has secured laboratory space for generating a proprietary dataset at scale to develop the model and has good industry links and connections with major biopharmaceutical companies and contract research organisations (CROs) that have already expressed a keen interest in trialling the solution once developed.

This project will enable Antiverse to develop the machine learning algorithm and a large proprietary dataset with at least 10,000 data points required to prove the generative model, facilitating the subsequent development of a platform that can be trialled with industry partners to accelerate the service offering towards commercialisation by mid-2020, helping to establish this UK SME at the forefront of the antibody drug discovery market poised for significant growth."